TRESS - Trusted Research Environments Software Stewardship

There are many Trusted Research Environments (TREs), and many TRE software codebases, few of which are reusable and even fewer open source. There is duplication of effort, inconsistent security practices, and barriers to collaboration. At the same time, TREs are often optimised for different research domains and use-cases – for example, centralised data-provider-led TREs (e.g. NHSE SDE), versus decentralised, researcher-led TREs.
Sharing TRE code between organisations, even if open-source, presents challenges for the governance of contributions – not only in respect of finding a way to maximise both organisational sovereignty and inter-organisational synergy, but also in maintaining a consistent vision and security posture. This affects both the software of the TRE (its services and infrastructure-as-code), but also software in the TRE (its hosted research applications and services).
In the open-source software community, federated coding practices are well developed and commonplace; but with TREs the need for governance of both the software and its deployment, with an information security management system, is a barrier to minimising duplicated effort across institutional boundaries. The project pioneers a sustainable, secure, and standards-aligned approach to federated Software Stewardship in TREs, ensuring that both the environments themselves and the research software they host are governed responsibly, collaboratively, suitably for effective security management, and also efficiently.
TRESS will proceed with the actual practical implementation of shared production-grade software meeting the requirements of TRE deployments at two large-scale research universities, including real research applications. The project will build upon work already completed, and the primary research outcome will include a documented Software Development Life Cycle (SDLC) for inter-organisational shared TRE code, which is in live operation at the universities. This will form a blueprint for SDLC in a national federated TRE network.
Associated with this primary outcome will be:

the open-source TRE itself (built using the SDLC),
an open-source ISMS (incorporating the SDLC), and
a set of research applications/examples drawing on multiple disciplines.

UCL ARC are committed to open-source software, and have an ISO 27001 certified TRE in production, designed from the outset to be agnostic to the compute infrastructure platform it is deployed onto – currently, Amazon Web Services (AWS). In this pilot project UCL will work with Oxford to prove out the TRE’s reusability in a different institutional context and using a different compute platform; including transitioning the TRE code to be fully open source with suitable documentation and governance.
We will also work with the NHSE sub-national SDE network, via the Thames Valley and Surrey Secure Data Environment (TVS SDE), to introduce and take advantage of cross-sector federation solution work which is ongoing elsewhere in parallel.
UCL and Oxford are committed to supporting the Standard Architecture for Trusted Research Environments (SATRE) and pursuing opportunities to work closely with new DARE UK initiatives in the TREvolution Project. UCL ARC is already contributing to these, and intends for its TRE to be compliant with the standard for Kubernetes-compliant TREs (K8TRE). This will mean that the TRE is able to make use of K8TRE-compliant components where applicable; and conversely, that new developments in the TRE code can be made available to others in the community.